Drivers and Barriers to multi-sustainability of low external input production system (mixed-farming and cropping system).

The aim of this research is to explore how low external input farming systems such as mixed-diverse farming system can contribute to sustainable livelihood outcomes of farmers and the role of policy and markets support for such farming practices.